University of Birmingham and Elite Capital Limited KTP 24_25 R3

To develop and implement advanced Al-driven 'Pay Per Click' advertising strategies, optimising online ads for improved Click-Through Rate and Return on Investment. To enhance marketing efficiency, support increased demand, and drive market expansion and new product launches.